Chemical looping using novel perovskite-type oxygen carriers for hydrogen production

Previous work in our group has shown that the phases in the COCMs evolve to a complex mixture of oxides with various oxygen capacity profiles. My research will be focusing on identifying the phases responsible for the available oxygen capacity and the investigation of the profile of redox potentials as a function of cycling. To achieve that the oxygen occupancy of the material during and after each redox cycle will be studied. We aim for a better understanding of the relationship between oxygen occupancy, lattice parameter and chemical potential for a variety of oxygen partial pressures and temperatures which can then be correlated with the amount of hydrogen produced in every cycle. Moreover, investigation of the dynamic response of the change of the oxygen occupancy of the COCM under different
oxidizing/reducing environments will allow for the development of a kinetic model.

The main objective of this study is to fabricate highly active and efficient catalysts for the CLR process. Through this research, the aim is to get insight into how to tailor the COCMs in order to achieve higher hydrogen yields and overall process efficiency in view of its industrial scale implementation.